Coupling superconducting resonators to spins in silicon

Spins in nuclear-spin-free solid state systems such as purified 28Si have seen extensive research as candidates for quantum information storage and processing, thanks to their long spin coherence lifetimes [1]. Strongly coupling such spins to a high Q superconducting resonator provides a route to develop microwave quantum memories, harnessing the long coherence times of spins with the fast control of superconducting circuits. Cavity-induced spin relaxation of bismuth donor spins (the Purcell effect), which may be used for resetting of the spin system, has been demonstrated up to 7 mT using Al resonators [2]. Certain donor spins such as bismuth donors can be tuned to so-called 'clock transitions', which, due to their insensitivity to magnetic field noise, can have electron spin coherence times as long as 3 seconds [3]. Achieving coupling to such transitions requires resonators which are both magnetic-field resilient, and frequency tuneable.
[1] A. M. Tyryshkin, S. Tojo, J. J. Morton et al. Electron spin coherence exceeding
seconds in high-purity silicon. Nature Materials, 11, 143 (2012). 1105.3772.
[2] A. Bienfait, J. J. Pla, Y. Kubo et al. Controlling spin relaxation with a cavity. Nature,
531, 74 (2016). 1508.06148.
[3] G. Wolfowicz, A. M. Tyryshkin, R. E. George et al. Atomic clock transitions in
silicon-based spin qubits. Nature Nanotechnology (2013). 1301.6567.